London South Bank University and Advanced Infrastructure Technology Limited KTP 24_25 R2

To embed power flow modelling capability to the development of an innovative globally needed Software-as-a-Service (SaaS) tool for the company to extend their product offering into new revenue streams within existing Distribution Network Operator customers in the UK and potential global market.